Dust, molecules and dynamics of supernovae

Supernova explosion is one of the most energetic events in the Universe. The explosion generates turbulence in the gas of supernova. While supernova expands year by year and its gas cools down, the turbulence left in the supernova remnant can be detected by very sensitive telescopes.

Supernova 1987A is the closest supernova explosion detected in 400 years, and it has revealed how supernova remnant evolve in unprecedented details. Very sensitive and high-angular resolution millimetre and submillimetre telescope, ALMA began to reveal the footprint of the turbulent left in this supernova remnant. This project is to investigate the turbulence in Supernova 1987A and determine how supernova explosion happened 30 years ago in this supernova. It will reveal how the vast energy of supernova explosion was used.